Using genome sequence data to combat antimicrobial resistance

Antibiotic resistance is a truly global health challenge of our time, with the rates of infection by resistant bacteria consistently increasing year-on-year; particularly alarming is the relative growth in the number of infections by multi-drug resistant strains. In September 2016 world leaders at the UN pledged an unprecedented level of commitment to tackling antibiotic resistance - only the fourth time such action has been taken with respect to infectious disease.
In line with this aim, action needs to be taken to curtail the indiscriminate use of antibiotics in the clinical setting - to address this my current project focuses upon using whole sequence data to speed up the process of bacterial infection diagnostics by taking advantage of Oxford Nanopore's mobile sequencer (MinION). By determining the antibacterial resistance genes present in clinical samples, appropriate antibiotics can be administered more rapidly so decreasing the selective pressures for incidental antibiotic resistance to arise within populations, improving treatment outcome, and providing a substantial base for antibiotic resistance surveillance.